Novel injection moulding process to achieve 50% cycle time saving & 100% increased productivity-Coldmould

Injection moulding is a major global industry, with around 8000 companies across Europe employing tens of thousands of people; many of these companies are small and medium sized enterprises. Injection moulded plastics are used in production of complex and intricate shaped parts for precision with least waste. However, according to AMI Consulting (reported in Jan 2015), Western Europe has seen the closure of more than 27% of its moulding sites since 2005 due to poor global economic conditions. Although the value of the industry has been slowly recovering and is expected to be worth a global £111bn by 2020 (Allied Market Research, 2016), AMI’s analysis suggests that overall the number of moulding sites in Europe will be further reduced by another 2% by 2018 as moulders continue to struggle against a number of problems, particularly 'original equipment manufacturer' price pressures.

Our aim to meet this global problem is to develop our novel injection moulding solution, which will aim to: • Reduce cycle time by 50%; • Reduce energy usage by 33% through reduced heating/cooling; • Increase machine productivity by 100%